Large scale robust quantum computation on superconducting qubits with fixed coupling Project.

The aim of this project is to achieve a breakthrough in the problem of how to reliably control the many qubits in an errorfree
and scalable way. This challenge is one of the scientific bottlenecks holding back quantum computing from reaching
its full potential. This ambitious PhD project aims to develop the modelling and algorithms which are required for large
scale prototypes (processors with 100s of qubits). The project will involve analytical and numerical techniques in a teambased
environment and in collaboration with experimental groups. The project is aligned with the work programme of the
EPSRC Quantum computing and simulation hub led by Oxford University and co-funded by the hub and the University of
Surrey.